Circuit design and simulation for autonomous adaption of energy harvesting power management ICs

In this feasibility study, we will design circuits and system simulations that enable OptiJoule, a smarter energy harvesting power management IC device, to **adapt autonomously** to any type of harvester connected to it, maximising energy capture. The project will study novel methodologies to locate the maximum power point (MPP) and track it (MPPT) for all harvester types. Typical MPPT algorithms require prior knowledge of the harvester; OptiJoule will achieve this autonomously with no prior information on the harvester type.